Physical Properties of Aerosol Droplets: Surface Tension and Droplet Charge

Physical properties of aerosols are crucial to investigate to fully understand their impact on climate change, atmospheric chemistry, and industrial processes. Properties such as surface tension and droplet charge impact how aerosols interact with each other and their environment. Due to their size and large surface area to volume ratio, physical properties of these micro-compartments are often much different to observations made in bulk measurements. Moreover, chemical reactions occurring in aerosols can be more sensitive to partitioning occurring at the aerosol surface-air interface. Atmospheric aerosols are known to contain surface-active compounds, mostly originating from sea-spray. These surfactants lower the surface tension of atmospheric aerosols with respect to the surface tension of water. This can impact cloud formation predictions executed by global models, that often assume aerosols have the surface tension of water, potentially underestimating cloud formation. Additionally, the favoured partitioning of surfactants to the aerosol droplet surface can impact interfacial chemistry taking place.

Bulk aerosol measurements are often not representative of the surface area to volume ratios observed in real aerosols. Because of this, methods like the stroboscopic imaging of picolitre droplets allow for a contactless method to investigate the surface tension more representative aerosol droplet proxies. With this project, the surface tension of surfactant picolitre droplets is investigated using an expansion of this method in timescales that were previously inaccessible, providing more insight into surfactant partitioning in aerosols.